Resilient Crops: Crop Genomics

Technical abstract
Crop genomics: Building on reference genomes now available for our crop species we will integrate existing and novel - omics data to understand the genomic transcriptomic and epigenomic contributions to resilience in individuals and hybrids. IBERS gene bank contains thousands of accessions of forage grasses clover oats and Miscanthus with details of where they were collected. We will use this crop biodiversity resource to increase our understanding of the genomic diversity within each crop to enable discoveries of gene function genotype by environment interaction hybridisation/introgression potential and value for use in plant breeding programmes.